Stage V Exhaust Emission Certified Diesel Engines for Marine and Hazardous Area Applications

The emissions from diesel engines have been in the headlines for some years for all the wrong reasons. New regulations have seen the development of cleaner and more efficient diesel engines in all applications for on-road and off-road markets, which now require the engine to be fitted with aftertreatment that reduces harmful emissions even more.

There are two markets where this technology has not been adopted due to several technical challenges addressed in this project. The major OEM's have not developed the technology as they do not see the full potential of the market or cannot see the return on investment required to undertake this development.

The two markets are Stage-V Marine and Stage-V Hazardous area engines.

The EU Regulation 2016/1628 requires all new and re-powered vessels designed to work on Inland Waterways, (lakes, canals and rivers) to be Stage-V compliant. However, there are no Stage-V engines with aftertreatment available today in our engine platform sizes. Our project is to produce a range of engines that comply with the marine classification regulations so that vessels can be built or re-powered with cleaner Stage-V engines to meet the Inland Waterway Regulations for the UK and EU markets, while complying with or exceeding other worldwide regulations like USA's EPA.

The Hazardous area applications are using engines without aftertreatment and so do not comply with current emission regulations. Equipment manufacturers state that the engine technology is not available for them to build their equipment to the required hazardous standard at Stage-V emissions. We can develop and bring these engines to market working with UK manufacturers to develop and adapt technology for this project along with our in-house knowledge, expertise and testing facilities.

These two markets both face some complex technical challenges which are very similar yet different, making them suitable to work on together to maximize the return on investment and to give the UK a leading edge in this technology. The UK is still very active in these markets. Hazardous engine applications are exported worldwide by several UK OEM's. We are projecting sales of £8 million by year 2-3, with strong UK sales and exports. We will produce these engines from donor engines in our UK facility. These sales will provide skilled jobs for the local area, and support growth in manufacturing and innovation for our UK supply chain. While reducing the exhaust emissions from these applications and improving air quality.